Srotas Connect

"**Srotas Connect**" is an innovation led businesses, developing a Behavioural Science infused Artificial Intelligence platform to streamline clinical trials, improving patient identification, recruitment and retention. This innovation project is focused on innovation in life and health sciences and will lead to an increase in business activities in this cluster within NI, by providing digital software to support and streamline the clinical trial decision processes as set out below.

Our product's Artificial brain utilises Large Language Models **(LLMs)** with Natural language processing **(NLP)** to process tera bytes of health data in a short time and derives medical insights at a rate 100 times faster than clinicians and identify subjects suitable for trials **in minutes not months** providing relevant and actionable insights to clinicians

Infusing **behavioural science** at every stage of clinical trials we gain a deeper understanding of patients, providing precise recommendations to clinical researchers thus enabling them to make better informed decisions, acting as a co- pilot from patient identification to recruitment, retaining the patients throughout the trials.

Patient recruitment is made simpler to enrol patients by using online consent forms and **automated emails with Generative AI** brings down manual efforts of the clinicians and **virtual consultations with behavioural analysis** helps to understand patient's confidence and motivation to join clinical trials.

**On-Trial Prognosis**, a feature that forecasts patient needs well in advance. This capability contributes to achieving a higher retention rate and minimising diverse side effects on patients by implementing pre-emptive measures or adjusting dosages. As a result, the quality of life and care for patients during the trial phase is significantly improved, simultaneously reducing retention costs from **3x to 1x.**

With **Rapid Site selection, initiation, and activation** reduces **Site setup** times by upto **70%** .

Besides the above, our platform provides a secure mobile solution which enables users to connect and work seamlessly from any location.

**Quick View Dashboards** in the platform help users by providing easy-to- understand summaries of **trial performances** making decision-making better and more effective

In simple terms, Srotas Connect acts like a bridge connecting Pharma, Contract Research Organizations, and research sites. It helps them conduct clinical trials more efficiently using advanced technology. This not only makes the trials smoother but also improves healthcare research, leading to better health results and higher-quality care for patients.